Developing a Smart Mobile Solar Generator with Rentable Energy Capsules for Affordable and Flexible Energy Use (MobACE-ß)

**MobACE-ß: Integrated Mobile Generator and Energy Management System for Sustainable Power in Nigeria**

Sleekabyte, Citibim and Tegence present **MobACE-ß**, a transformative initiative to redefine renewable energy access in Nigeria by replacing fossil fuel reliance with cutting-edge solar technology. Running from **April 2025 to March 2026**, MobACE-ß is poised to deliver scalable, sustainable energy solutions for underserved communities and businesses.

At the core of **MobACE-ß** is the **Integrated Mobile Generator (OMSG)**, a portable solar power system equipped with **foldable panels** featuring a **180-degree tilt mechanism** and **solar intensity sensors** for maximum energy capture. Designed for flexibility and high efficiency, the OMSG is an ideal renewable energy source for Micro, Small, and Medium Enterprises (MSMEs), households, and off-grid users.

Supporting the OMSG are the **Removable and Lettable Energy Capsules (ReLEC)**, durable and high-capacity battery units that provide portable, renewable power for **up to two weeks**. These capsules are engineered for safety and ease of use, offering a practical solution for MSMEs, students, and low-income households to power essential appliances sustainably.

The project also features the **Integrated Asset and Energy Management System (AEMS)**, a digital platform for real-time tracking, usage optimisation, and remote asset management. This system empowers franchise owners, merchants, and investors to monitor energy distribution, improve efficiency, and extend the lifecycle of MobACE-ß components.

Community engagement with MSMEs, local entrepreneurs, and regulatory stakeholders is central to MobACE-ß. These interactions will help tailor solutions to market needs and ensure seamless implementation. Additionally, MobACE-ß aligns with Sleekabyte's and Citibim's shared commitment to a **clean circular economy**, leveraging expertise in **solar systems**, **hardware design**, and **digital innovation** to deliver impactful solutions.

**MobACE-ß** represents a pioneering leap in renewable energy innovation, combining **state-of-the-art technology** with **environmental responsibility**. This project is more than a solar energy solution---it is a catalyst for sustainable growth, economic empowerment, and a cleaner future for Nigeria.